EPSRC Centre for Innovative Manufacturing in Laser-based Production Processes

A Centre for Innovative Manufacture in Laser-based Production Processes is proposed. This Centre will exploit the unique capabilities of laser light to develop new laser-based manufacturing processes, at both micro and macro levels, supported by new laser source, process monitoring and system technologies.

The past 25 years has seen industrial lasers replace many 'conventional' tools in diverse areas of manufacture, enabling increased productivity, functionality and quality, where for example laser processing (cut/join/drill/mark) has revolutionised automotive, aerospace and electronics production. However the penetration of laser technology into some areas such as welding and machining has been less than might have been anticipated. But recently there has been a significant 'step change-opportunity' to take laser-based processing to a new level of industrial impact, brought about by major advances in laser technology in two key areas:

(i) A new generation of ultra-high quality and reliability lasers based around solid state technology (laser diode and optical fibre) has evolved from developments in the telecoms sector. These lasers are leading to systems with very high levels of spatial and temporal controllability. This control, combined with advanced in-process measurement techniques, is revolutionising the science and understanding of laser material interactions. The result of this is that major improvements are being made in existing laser based processes and that new revolutionary processes are becoming viable, e.g. joining of dissimilar materials.

(ii) A new generation of high average power laser technologies is becoming available, offering controllable trains of ultrashort (picosecond and femtosecond) pulses, with wavelengths selectable across the optical spectrum, from the infrared through to the ultra-violet. Such technology opens the door to a whole range of new laser-based production processes, where thermal effects no longer dominate, and which may replace less efficient 'conventional' processes in some current major production applications.

These new developments are being rapidly exploited in other high-value manufacturing based economies such as Germany and the US. We argue that for the UK industry to take maximum advantage of these major advances in both laser material processing and machine technology there is an urgent requirement for an EPSRC Centre for Innovative Manufacturing in Laser-based Production Processes. This will be achieved by bringing together a multi-disciplinary team of leading UK researchers and key industry partners with the goal of exploiting 'tailored laser light'.

Together with our industrial partners, we have identified 2 key research themes. Theme A focuses on Laser Precision Structuring, i.e. micro-machining processes, whilst Theme B is focused on joining and additive processes. Spanning these themes are the laser based manufacturing research challenges which fall into categories of Laser Based Production Process Research and Laser Based Machine Technologies, underpinned by monitoring and control together with material science. Research will extend from the basic science of material behaviour modelling and laser-material interaction processes to manufacturing feasibility studies with industry.

The Centre will also assume an important national role. The Centre Outreach programme will aim to catalyse and drive the growth of a more effective and coherent UK LIM community as a strong industry/academia partnership able to represent itself effectively to influence UK/EU policy and investment strategy, to promote research excellence, and growth in industrial take-up of laser-based technology, expand UK national knowledge transfer and marketing events and improve the coordination and quality of education/training provision.

Potential impact
Laser-based manufacturing is a global multi-billion dollar industry with significant business opportunities for both UK manufacturers and UK companies in the laser-based machine supply chain. Our joint industry/academic Team propose an ambitious programme of coordinated research that will enable significant business growth opportunities for our multi-national and SME partners. Furthermore, the Centre will stimulate the broader UK community, providing leadership in developing UK public policy, in providing specific hardware and infrastructure access especially for SMEs, as well as coordinating provision for education and training needs for the industry, to ensure the availability of the high engineering skill levels that sustainable growth in this technology demands.

Our business model assumes co-financing of the Centre by the universities and the EPSRC with substantial gearing on the core public investment from the partner companies and other sources as indicated below. The primary use of the core investment will be to fund the Platform and Flagship research programmes, and as the initial source of seed funding designed to broaden Centre participation and stimulate innovation among both academic and industry researchers. The main focus of the Centre research programmes will be on low TRL science-based activity aiming to generate high impact manufacturing process and supply chain technology opportunities for our industry partners, and to enhance the Centre's global reputation for research excellence.

A total of 28 UK companies have confirmed in writing their commitment to take an active role in the UK National Centre, as either core or specific project partners. The industrial foci of these companies cuts right across the value supply chain for this industry, including laser process users in diverse industrial manufacturing sectors, as well as laser source, optics and laser machine manufacturers. Moreover, core partner staff have been active participants with the academic team in formulating plans for the Platform Research portfolio and identifying the challenges which underpin the Flagship Research Themes.

Although the Centre will employ a range of exploitation strategies, the underpinning approach will be the systematic sharing of new scientific information and technology with industry partners through effective project review procedures, including project-by-project IP audits. In addition to the Core Platform and Flagship programmes, we will seek additional leverage and industry engagement by winning directly-funded, company-focussed research projects, by partnering in TSB projects and by actively promoting larger-scale EU funded programmes, utilising our well-developed European networks. We will also work with our Strategic Partners for Exploitation, the Fraunhofer-Centre for Applied Photonics (F-CAP) and the Manufacturing Technology Centre (MTC) to provide a bridge to commercial exploitation where appropriate. Overall, the Centre Team aims to build on our previous research commercialisation successes by seeking appropriate exploitation channels in consultation with our partners.